Intrapartum-related Neonatal Encephalopathy Globally: Predicting Outcomes in Diverse Settings

Complications around the time of birth leading to newborn brain injury, known as 'Intrapartum-related Neonatal Encephalopathy' (NE), is a leading cause of child death and disability worldwide, with the highest burden in sub-Saharan Africa. The global agenda focuses on the need for children not only to 'survive' but 'thrive'. Challenges exist in identifying those most at risk of death or disability who may benefit from targeted interventions, in both the clinical and research setting, particularly in low- and middle- income countries (LMICs). This PhD project aims to explore predictors of adverse outcomes (death and disability) after NE in LMICs, and develop a novel score to predict risk of adverse outcomes applicable for use in LMICs.
The specific PhD objectives and methodologies are:
Objective 1: Systematic review and meta-analysis of published data from LMICs to determine prevalence, and predictors (maternal and neonatal demographic, clinical, imaging, laboratory), of early childhood adverse outcomes (death and disability) after NE. This work affords comprehensive knowledge of all relevant literature on this PhD topic, identifies research groups for potential collaboration, and provides core research skills in systematic review.
Objective 2: Develop and internally validate a novel risk score to identify those at highest risk of adverse outcomes after NE, applicable for use in LMICs. The Baby BRAiN and ABAaNA study datasets comprising 250 Ugandan infants with NE will be used; additional NE cohorts may be identified through the first objective. This work involves key statistical analysis skills including regression modelling.
Objective 3: Assess the feasibility and acceptability of the novel risk score amongst healthcare workers in LMIC contexts, using a mixed methods approach. This work provides the opportunity to set up a prospective clinical study, and acquire skills in qualitative as well as quantitative analysis.
Objective 4: Explore the additional value of brain imaging and novel biomarkers in predicting adverse outcomes after NE, using data and stored samples from Ugandan infants with NE in the ABAaNA and Baby BRAiNS studies. This work involves interdisciplinary collaboration between clinicians and biomedical scientists, and bioinformatic analysis of metabolomics and proteomics data.